Enhancing Condition Monitoring and Prognostics of Variable Speed Motor Drives Using Machine Learning and IoT Technologies

With AI and IoT on the rise, new ways to predict failures and improve monitoring are crucial in manufacturing. This PhD project proposes using Machine Learning for better condition monitoring of electric motors drives, aiming to prevent costly downtime.